The University of Nottingham and Motor Design Limited

To develop fast and accurate modelling capability to simulate and design oil spray cooling systems for the next generation of electric traction motors.